Making that remembers: how can the bonding properties of materials make emotions tangible

Research through practice to examine the properties of materials, initially: clay, paper, pigment, and by association water.

Scrutinising the moment materials connect to themselves, each other, and other objects to look forensically at the liminal space between connection and disconnection.

Investigating the potential of this form of making to embody the states of emotional in-between often experienced in trauma, and to test a belief that this space is critical for radical, creative, meaning-making of self to materialise.